Radical reactivity using aldehyde derived reductant upconversion

Ketyl radicals are highly valuable and functionalized intermediates in organic synthesis, enabling diverse C-C bond formation reactions via carbonyl umpolung reactivity. Direct generation from aldehydes and ketones typically requires strongly reducing conditions, as shown by their large negative reduction potentials (e.g. E1/2 = -1.9 V and -2.1 V for benzaldehyde and acetophenone, respectively).1 To address this challenge, Noble and co-workers developed a new approach to access ketyl radicals via sulfoxylate-mediated oxidation.2 For example, acetophenone is converted to its alpha-hydroxy sulfinate using sodium bisulfoxylate (NaHSO2), then subjected to mild photoredox-catalysed single-electron oxidation (E1/2 = +0.33 V) and desulfination to form the neutral ketyl radical
(E1/2 = -0.24 V), 2 which is deprotonated under the basic conditions to form the ketyl radical anion ( E1/2 = -2.1 V).3 Impressively, the final step represents a reductant upconversion equivalent to a gain in energy of 43 kcal mol-1,4 energy that can be used in subsequent single-electron transfer (SET) reactions. While this strategy has been successfully applied to ketyl-olefin coupling,2 its broader potential outside of C-C bond formation remains unexplored. This project aims to harness reductant upconversion to access reactive intermediates from more challenging substrates under mildly oxidising conditions. We will explore their SET and halogen atom transfer (XAT) reactivity with different radical precursors, followed by downstream radical trap transformations such as sulfination, allylation, and hydrogen atom transfer (HAT) to extend the synthetic utility of ketyl radicals.

References: (1) A. Péter, S. Agasti, O. Knowles, E. Pye, D. J. Procter, Chem. Soc. Rev. 2021, 50, 5349 (2) Z. Li, J. A. Tate, A. Noble, J. Am. Chem. Soc. 2024, 146, 26616 (3) T. Lund, D. D. M. Wayner, M. Jonsson, A. G. Larsen, K. Daasbjerg, J. Am. Chem. Soc. 2001, 123, 12590 (4) E. M. Alvarez, T. Karl, F. Berger, L. Torkowski, T. Ritter, Angew. Chem. Int. Ed. 2021, 60, 24, 13609-13613